Connected Model Based Enterprise Environment (Connected MBEE)

This project is one of several 'Flagship-Projects' that form the Digital-Supply-Chain-Innovation-Hub (**DSCI-Hub**). These testbeds will act as development-environments for new technologies and solutions - demonstration environments to help inform UK manufacturers of the state of the art, enabling testing and benefits quantification for new technology providers, and sand-pits for manufacturers to design and test new solutions.

The DSCI-Hub Industrial-Advisory-Group has identified that data sharing and collaboration are key elements for effective digital supply-chains.

The project vision is to develop and demonstrate a method for seamless bidirectional engineering data communication in supply-chains.

The project focuses initially on the Tempest-programme, with findings disseminated throughout the aerospace and defence industries and other high-value manufacturing supply-chains.

Targeted outputs include:

a) Universal **standards** for Model-Based Definition (**MBD**).

b) Development of **novel frameworks** for MBD and software-agnostic tools for data-transfer

c) **Demonstration** of the effectiveness of the new frameworks.

This project is led by the High Value Manufacturing Catapult (**HVM-Catapult**). The work of the HVM-Catapult will be mainly delivered by two HVM-Catapult centres: the Advanced Manufacturing Research Centre North-West (**AMRC**) and the National Composites Centre (**NCC**).

The National Physical Laboratory (**NPL**), in WP2, leads a significant programme of work on standards development as co-investment.

Industrial-partners are **BAE Systems** and **Rolls-Royce**, key members of Team-Tempest.

**Thales** are very interested in participating in the project and can contribute significantly from a data security perspective. They are currently undergoing an internal approval-process and, when this is complete, we will look to integrate them into the project. Vendors such as **Salesforce** and **Siemens** have committed to the DSCI-Hub and will also contribute to this Flagship-Project.

Rolls-Royce have provided the following statement-of-intent for this bid:

"Rolls-Royce has an established supply-chain together with new-entrants driven through a process of open-innovation. We are selecting suppliers for Tempest in line with the programme requirements. At the time of writing this latest iteration of the Innovate-UK submission, we are unable to be explicit about which specific suppliers we will work with through the DSCI-Hub. This is because it will depend upon the design/make lead-time, and complexity of the parts being sourced, the digital maturity of the supplier, and the contracting timescales. However, we see a clear need for the DSCI-Hub from our early supplier-engagements and we are confident that, once launched, we will be using the DSCI-Hub with a broad selection of our suppliers including SMEs."

**Grant is only required for the HVM-Catapult.**